Science for Disaster Risk Reduction: What's not working?

There is no sustainable development without Disaster Risk Reduction (DRR) but progress towards international DRR objectives has been slow. This research is a critical analysis of science integration in decision making from international policy to local implementation.